Molecular analysis of the antimicrobial effects of epoxy-tiglianes on in vitro dysregulation of bacterial biofilms and in vivo wound biofilm disruptio

This PhD brings together expertise in biological/biofilm sciences and molecular microbiology, alongside clinical research translation. Using a molecular approach, the global bacterial transcriptome response to EBC-1013 treatment will be elucidated using RNAseq/deep-sequencing technologies. The student will employ 16S rRNA Next Generation Sequencing and qPCR to identify the impact of treatment on chronic wound microflora in wounds during resolution of inflammation and healing associated with treatment. The study will also involve biofilm analysis using direct imaging with PNA FISH and immunohistochemistry. The successful student will acquire expertise in conventional- and biofilm microbiology, molecular biology, bioinformatics and experience in research translation and industrial collaboration.